Supply Chain Compliance Platform for UK Manufacturing SMEs

UK manufacturers depend on global supply chains for critical minerals including cobalt, tantalum and other transition metals essential to clean energy, defence and advanced manufacturing. These supply chains are often opaque, geographically concentrated and vulnerable to exploitation, including forced labour and child labour at extraction sites. Large corporations can afford specialist due diligence teams and bespoke compliance platforms. Small and medium-sized enterprises cannot.

This creates a growing problem. Regulatory pressure is increasing, with the EU Corporate Sustainability Due Diligence Directive now enacted and equivalent UK legislation under active consideration. Buyers and procurement teams across multiple sectors are beginning to require supply chain transparency from their suppliers. Yet the tools available to help businesses understand and manage these risks are designed for large enterprises, priced accordingly, and inaccessible to the SMEs that make up the vast majority of UK manufacturing.

This feasibility study investigates the design and viability of a digital, AI-enabled platform that enables UK manufacturing SMEs to assess, understand and manage supply chain compliance and ethical sourcing risks in their procurement. The platform would guide users through a structured compliance journey: identifying the materials and suppliers in their supply chain, diagnosing risk exposure using specialist supply chain intelligence data, predicting how regulatory and market changes will affect their obligations, and prescribing proportionate actions to strengthen compliance and resilience.

The study will evaluate the technical requirements for integrating multiple supply chain data sources into an accessible digital interface, test platform design concepts with SME end users in the clean energy and advanced manufacturing sectors, analyse the regulatory and commercial landscape, develop a sustainable business model, and design a pilot programme for subsequent development. The initial focus is on critical minerals, where supply chain risks are most acute and well documented, but the platform model is designed to be transferable across any supply chain requiring provenance verification and ethical sourcing assurance.

The project is led by Edge Digital Manufacturing in partnership with Start Bay Enterprises, combining expertise in digital product development, supply chain technology, and primary research in critical mineral supply chains including fieldwork in artisanal mining regions. An advisory board drawn from the mining investment, technology and manufacturing sectors will provide strategic guidance and ensure the study reflects real market needs.

The study aligns with the UK Critical Minerals Strategy and supports the development of resource-efficient, resilient supply chains for UK manufacturing.